Design of an Augmented Reality based virtual retail store; in the marketing of furniture in the high street.

High street furniture retail is suffering. Cost pressures from rent, heating, light and staffing costs are substantial relative to the Internet, and only limited ranges can be held in store due to space requirements. While customers have an opportunity to see items in real life before they buy (compared to online) the experience is limited and can be improved.

Consider the alternative of a high street based virtual retail store. A much smaller footprint in a more convenient location where customers are greeted and seated at a computer-based buying station. Complete with large high-resolution screen and Augmented Reality headsets, a full product range is available in all colour and material options. Items can be viewed on demand, in true size, colour and finish. Every detail perfectly rendered in front of the customer in photo-realistic 3D using Augmented Reality technology.

TrendAR Retail is a new virtual furniture showroom technology concept. The innovative AR systems will be located in retail stores as an alternative to "big box" showrooms, saving retailers thousands of pounds in real estate costs, providing the customer with better product insight; and retail staff with highly desirable prospect information.